Medopad

Medopad is a CE-certified enterprise mobile health solution that enables healthcare providers to securely and seamlessly access and integrate patient data on mobile devices held by clinicians, delivering significant care quality, operational and financial benefits for the healthcare providers. In the early 2015 Medopad will be undertaking the proof-of-principle trials with one of the largest NHS Trusts in the country, by deploying the solution with up to 50 clinicians. It will thus become one of the first comprehensive mobile health solutions of its kind trialled in the NHS. To commercialise this product and develop new ones, Medopad seeks to undertake an evaluation of the clinical and economic impact of the solution, feeding into the White Paper into Enterprise Mobile Health in the NHS. The requested funding will go towards the specialist support for the clinical impact and health economics evaluation, helping the company to advance the product offer, its business model and to measure the product's economic and social impact for the public health system.